Validating the sensing and electronic properties of 2-Dimensional (2D) materials

The project will develop and implement a new methodology to measure the gas sensing properties of printable 2D materials developed by DZP Technologies. These properties are important because they determine how the materials can be applied in chemical and environmental sensing applications, to enable ubiquitous sensing capabilities.

New test procedures developed during the project can in future be applied to study other printed materials of novel form factors, as those printed on flexible and stretchable substrates.